YouPower Managemetn System

YouPower is an exciting new interactive energy generation and management system for hotels, events and meeting venues. This clean-tech system is a hybrid of solar and green energy gym technologies. The ‘clean energy’ that it generates will be used to power the electrical and presentation equipment used by delegates during their meetings.

A dynamic management system will enable users to interact with equipment in exciting and educational way. It will also enable event managers to get crucial data on system performance.